Nuclear Structure and Decay Studies Using gamma-ray Spectroscopic

The project will include analysis of data from the NuBALL spectrometer at IPN-Orsay, France. This is a combined HPGe-LaBr3(Ce) gamma-ray array used to study the internal structure and production yields of neutron-rich fission fragments formed following fast-neutron induced fission on solid 238U and possibly 232Th targets.
The project could also involve parallel measurements of beta-delayed neutron emission probabilities of very neutron-rich fission fragments as part of the BRIKEN collaboration based at RIKEN, Japan..
There is also the possibility of spending up to 1 year at TRIUMF (Vancouver) working on the GRIFFIN decay spectrometer.

Potential impact
The impact of this proposal will be that the UK establishes a Nuclear Data Network that links those research groups that make the measurements and the end users of the resulting data.
This includes the National Labs (NNL, NPL, CCFE and AWE), the Naval Nuclear Propulsion Programme physics working group (MOD, Rolls-Royce, AMEC Foster Wheeler and NNL), Universities and many of the leading nuclear organizations (BAE Systems, EDF Energy, Public Health England, Nuclear Decommissioning Authority, Nuvia Ltd, Office of Nuclear Regulation and Sellafield Ltd). The Network will provide a mechanism for the UK users of Nuclear Data to request measurements that are of direct relevance to the needs of the industry, through the UKNSF, which will act as a board of governance for the Network. The proposal will also have the benefit of allowing the UK to re-engage with the international Nuclear Data community through a coordinated approach to data collection and evaluation.